Clean-mile: affordable, efficient and sustainable last-mile transport with portable batteries

In March 2020, the Department for Transport (DfT) released the first part of its Transport Decarbonisation Plan (TDP), which sets out the case for action and the scale of the policy gap. The DfT's analysis implies an emissions reduction trajectory for 2050 of at least 5 to 6% annual CO2 reduction rate.

Moonlight Energy's mission is to make last-mile transport sustainable and efficient. We provide portable swap battery stations for electric motorcycles and scooters. Our Battery-as-a-Service (BaaS) model for electric motorcycles and scooters is intended to eliminate the worries of charging times and range, which are seen as the major roadblocks in the path to EV domination in the two-wheeled market. Our swap stations are small, modular, and efficient and can be scaled up and down to demand. We save over 1.12 kg CO2e per motorcycle per year.

Our project (clean-mile) will return £23 for every £1 of private and public investment, mainly from improved air quality, customer and NHS savings, and the proliferation of new jobs (up to 1,200 by 2030) resulting from the rollout of our solution.

Our solution has multiple environmental, social and economic benefits. Clean-mile aids the UK government's commitment to the Climate Change Act (2019) to reduce greenhouse gas emissions by at least 100% of 1990 levels by 2050\. By encouraging more local green mobility. Our solution will ensure 1.6 million tonnes of carbon dioxide equivalent (CO2e) savings per annum, equivalent to about 0.3% of the UK's current greenhouse emissions.